Public Affairs 2.0

PoliMonitor is a UK-based political monitoring SME with a core project team of Sam Cunningham (CEO/project lead), Dan Hartropp (CTO/technical lead), Toby Byfield (research lead), Francesca Teare (developer) and Alex Catlow (developer).

In the UK and abroad, political intelligence services are too expensive for not for-profits (NFPs) and SMEs, diminishing their ability to operate successfully and widening societal inequality due to unrepresentative political debates.

Currently, existing services on the market available to organisations include specialist political monitoring companies that manually transcribe over twenty broadcasts a day (circa one thousand hours per month) from the Westminster Parliament, with average fees starting at £12,000 per annum. Specialised strategic communications firms charge an additional £120,000+ per annum to analyse and summarise this information further. These existing services are unaffordable for most SMEs and NFPs. Consequently, they have to rely on incomplete intelligence that reduces their understanding and impact in relevant political discussions. If this unmet need continues over the next five years, the inability of SMEs and NFPs to compete with large corporations would continue and the gap widen.

PoliMonitor is developing an AI-powered web platform that provides political intelligence services quickly and cost effectively. This service will help small organisations, such as SMEs and NFPs that cannot currently afford to pay for expert analysis and the very high fees which only large corporations can afford. With PoliMonitor's new services, NFPs and SMEs will have more complete, current and current political intelligence, allowing them to take swifter and more effective action and compete with large corporations.

PoliMonitor's new platform will be the first to provide faster and more affordable political intelligence services, helping SMEs and NFPs contribute to political debates, better navigate and improve regulation, adding diversity to the UK's policy-making and decision-making processes.